BP Assist: Clinical Decision Support to Help Reduce Anaesthetists Prevent Low Blood Pressure Complications During Major Surgery

Periods of low blood pressure during surgery are common. When low blood pressure is experienced during surgery, blood supply to vital organs is reduced and can result in damage, causing long-term complications, disability and mortality. It is becoming widely accepted that even short periods of low blood pressure during surgery can be damaging and many published papers where low pressure during surgery have been studied, confirm that this is the case. Current technologies available are not seen as providing the appropriate information, or accurate enough information to give the anaesthetist a clear picture of how their patient is doing.

Our project will develop an innovative digital health technology product that will assist anaesthetists in making decisions about patient care in the operating theatre during high risk surgery. Our project is focused on reducing the incidence of low blood pressure events by keeping anaesthetists better informed, enabling them to make better, faster decisions. We will produce a product that helps reduce complications, improves patient outcomes and reduces length of stay. The project will deliver a product that has been clinically tested, CE Marked and is ready to sell into the NHS market.